Haptic-feedback Contol System Optimization for Orthopaedic Robotics

Research and development of haptic feedback control systems to provide intuitive robotic feedback to surgeons during small-joint orthopaedic procedures.